Advanced nanoengineered treatment of textiles: PFAS-free amphiphobicity

Context. Per- and polyfluoroalkyl substances (PFAS) are a growing list of at least 5,000 synthetic chemicals present in paints, consumer goods, household items, building and construction parts etc. These fossil fuel derived chemicals are toxic/carcinogenic, wreak ecological havoc, and degrade into molecules that are bio-persistent and/or have a high global warming potential. Commonly also referred as ‘forever chemical’ due to their adverse environmental impact, the PFAS challenge remains unresolved despite pressing environmental and regulatory targets set by the Environmental Protection Agency (EPA) in the US and the European Chemicals Agency (ECHA).
Transitioning away from PFAS chemicals is one of the technical textile industry’s greatest challenges. This proposal aims to address this unmet need. Technical textiles are used across various industries to meet the functional requirements of wide range of consumer, industrial and healthcare products. Textile manufacturing operations in the UK are producing high-value, performance products, across luxury clothing (e.g., Burberry) and technical textiles used for medical, military, building, and automotive industries, amongst others. There is a growing international demand and the economic case for plausible PFAS replacement is strong: textile manufacturing has a rich tradition in the UK and currently accounts for 2% of its Gross Value Added (GVA). A 2024 Henry Royce Institute report highlighted PFAS replacement as a clear opportunity for the UK, our proposal is timely.
Challenges. Liquid-repellent coatings are essential for technical textiles to ensure outdoor weather protection (e.g. rainproof jackets and architectural textiles), hygiene (e.g. healthcare and infection control), and meet industrial safety compliance (e.g. chemical resistant apparel) with minimal compromise to user comfort (breathability) and functionality. For enhanced soil/liquid-repellent performance, PFAS provide best-in-class performance, but are being regulated out for use in textile because of their environmental impacts. The challenge textile manufacturers now face is to find a functional and sustainable PFAS-free liquid-repellent processing technology. There are broader implications: Europe’s annual health costs from PFAS exposure is estimated to be >£50B and globally may exceed >£1T.
Aim and Objectives. We seek to introduce new amphiphobic coatings that repel water as well as low surface tension liquids (e.g. solvents, oils etc.) which are PFAS-free. Salient objectives are to combine recent advances in metal-organic frameworks (MOFs) and covalent organic frameworks (COFs) based coatings and apply them on fabrics either through direct growth of MOF/COF-based nanocoatings or their nanocomposites. Crucially, we will address the scalability issue for these disruptive advances in sustainable textile coatings technology. Industry partners will be engaged to ensure that we go from current laboratory scale, batch approach to coatings and advance it to continuous coatings approach over the course of this project. Both of our approaches (direct growth and particle-in-polymer coating) offer tailorable substrate adhesion for durability. Both offer an opportunity to target fluorine-free liquid-repellence to catalyse a step-change from state-of-the-art for textiles.
Applications and Benefits. By focusing on technical textiles, the proposed PFAS-free amphiphobic coatings will address urgent needs across multiple end use sectors, including healthcare, consumer, and industrial products. The fashion and textile industry contributes >£60B to the UK economy and employs >1M people. Thus the potential impact is broad and signifcant. Industry stakeholders (see Letters of Support) are strongly engaged to offer stewardship, ensure practical relevance, and rapid commercialisation. Success will lead to new coatings products, generate employment and move the society towards a sustainable solution to the PFAS challenge.